Quantum simulation in an optical Kagome lattice

With the use of ultra-cold atoms in optical lattices we simulate condensed matter systems in a clean and highly controlled setting. Specifically, we aim to study quantum many-body dynamics and emergent phenomena in a Kagome lattice.